Auto-generation of digital twins for optimisation of planning and scheduling in manufacturing

Flexciton Limited has created and patented a completely novel means of manufacturing optimisation. We have tested the concept in four very different companies from different sectors and found that savings of over 20% can be produced through reduced labour costs, inventory levels, changeovers and boosted production. However, the major barrier to market has been that for each of our solutions we have to build a bespoke optimisation model for each manufacturer. This 9-month long project seeks to change this by automatically constructing a generalised 'one-size-fits-all' optimisation model for new manufacturing plants, in order to produce optimised production plans and schedules. This will be applicable to every sector of UK manufacturing.